CM-DAT: Using data to drive health and social care sustainability

CM-DAT Ltd was established in 2019 with a clear long-term aim of developing a data-driven business intelligence platform. The platform aims to empower senior decision-makers in large scale service organisations - whether in the public, private or not-for-profit sectors - to manage their performance and costs, and make better-informed and faster decisions around the impact of different investment/dis-investment choices.

The platform allows decision-makers to aggregate and dynamically interrogate 'near live' cost and performance data in a systematic, comprehensive and integrated manner to solve problems. It 'systematises' analytical approaches already proven in service sectors including Care, Community Health, Housing, Highways, Street Lighting and Environmental Services. The component elements include data warehousing, data extrapolation and aggregation, data analytics, and data reporting.

Through this project, the proposed CM-DAT platform will help Health and Social Care managers across the UK to better inform and speed up decision-making around the short, medium and long term impact of changes in their approaches to staffing, property, and technology. Optimisation in the planning and management of these resources will be critical to the future economic viability of the sector. Equally, it will help to create operating models that will be more environmentally sustainable, reducing carbon and helping to address the climate emergency.